GRMP-UK

Nyobolt Ltd is bringing an ultra-fast charging battery technology to the market, providing a solution to critical unmet needs in the automotive sector and beyond. Providing significant advantages over the current state-of-the-art, Nyobolt's battery technology can reduce vehicle charging from hours to minutes, with long cycle life and improved safety providing high user confidence. GRMP-UK focuses on the high volume production of Nyobolt's proprietary anode material. Establishing this capacity in the UK would represent a key piece of the UK's automotive battery supply chain.